Multi-Component Assembly of Nano-Cages in Solution

"This is a PhD research project in Chemistry.
The research project will investigate the constitutional dynamic chemistry of hydroxamic acids resulting in assembly of multiple (organic and/or metal) components into dynamic libraries of ordered nano-cage structures with applicability in drug delivery, porous materials and supramolecular catalysis. This will entail the development of exciting novel dynamic organic chemistry and stereochemistry of hydroxamic acid metal coordination. The interest in self-assembly of cage compounds has progressed from design rules in the 90's to Host:Guest chemistry in the 21st century and now moves forward looking towards structure:function correlations. The Lloyd group is developing dynamic chemistry of hydroxamic acids involving both stereochemical covalent and coordination chemistry. The project thus aims to utilise solution studies of this dynamic chemistry to understand the self-assembly of the cages and their function produced through the sum of the multiple components' functionalities. This function will be studied through Host:Guest chemistry utilising fluorescence, UV/Vis spectroscopy, HPLC, crystallography and NMR."